Developing wearable fluorescence sensors for non-invasive measurement of gastro-intestinal function

The permeability of the intestinal barrier is altered in a multitude of clinical conditions such as inflammatory bowel disease (IBD), coeliac disease, liver disease, HIV and undernutrition. However, the clinical utility of gut permeability is currently limited due to a lack of reliable diagnostic tests. To address this issue, this PhD project will explore development of a novel fluorescent technology for non-invasive assessment of intestinal barrier function. This technique - transcutaneous fluorescence spectroscopy (TFS) - allows for real-time, non-invasive assessment of fluorescent contrast agents that have translocated from the gut into the blood stream, in a portable/wearable format . By appropriately analysing the fluorescence dynamics, it is possible to obtain readouts of important aspects of gastrointestinal (GI) function including gut permeability and gastric emptying rate.